Conflict Resolution through Classical Literature

The proposed project will research, develop, and implement ways in which Classical education can help conflict-affected populations to acquire conflict resolution skills and overcome trauma. The first research stage will identify, categorize and study key examples of conflict resolution in Classical literature across genres, including council scenes in epic poetry from Homer to Valerius Flaccus as well as judicial speeches in Greek tragedy, as exemplified by Orestes' trial in Aeschylus' Eumenides and Antigone's defense in Sophocles' play of the same name. Researchers from both Classics and War Studies will thus assess these resolution methods both within the framework of the original crises and in the context of contemporary political upheaval in Brazil and Colombia. The key questions to be answered during this initial exploration are: What can the ancient world teach us about conflict resolution? How does this compare to modern approaches? And how can we apply these lessons to Latin America, given the unique challenges posed by its troubled history, complex society, and heterogeneous culture?

Researchers will address these questions at a series of three workshops. The first of these will be held in Year 1 of the project at the Universidad de los Andes and the Colombian War College in Bogotá, Colombia. Both Classicists and scholars of War Studies from Brazil and the UK along with colleagues from Colombian universities will attend the event so as to discuss and compare frameworks of conflict resolution. In so doing, they will examine case studies from both Classical literature and peace-building strategies in Latin America. In Year 2 of the project we will present two major panels at the Semana Internacional de Estudos Clássicos do Amazonas, in Manaus, Brazil, where participants will explore the extent to which Classical education can contribute to teaching conflict resolution skills to populations in crisis. The third workshop, to take place in Year 2 of the project, at King's College London, will draw on the themes of the two preceding workshops by exploring how conflict resolution frameworks - both ancient and modern - can address conflicts in Brazil and Colombia when combined with Classical education.

As part of the proposed project, participating researchers from the UK, Brazil, and Colombia will also collaborate on pedagogical materials, which will be published online as open access resources for local educators. Moreover, the Investigators will tap into and extend existing long-term outreach programmes with partner universities. In so doing, the proposed project will not only put its research conclusions into practice, but also complement existing programmes such as Project Minimus in São Paulo, which teaches ancient languages and mythology to students in the fourth and seventh grades, two outreach projects at the Universidade Federal de Juiz de Fora which introduce ancient literature to underprivileged youth, and the Las Troyanas project in Bogotá, which supports victims of sexual violence by recording their stories through art and literature. The latter echoes the central theme of its namesake - Euripides' 'The Trojan Women' - by improving the welfare of women affected by war.

We will focus scholarly interest on the modern applications of ancient conflict narratives and develop professional networks between researchers in Classics and War Studies from the UK, Colombia, and Brazil. The project will thus lead to major research outputs and public impacts, building on the Investigators' established track records of scholarship, publication, and public engagement.

Potential impact
The proposed project aims to positively impact education and peacekeeping in Colombia and Brazil. It will engage youth from these countries in discussion about conflict resolution methods through Classics outreach programmes, assist local educators by developing pedagogical materials on Classical literature and conflict resolution, and foster collaborative interdisciplinary research between researchers from the UK, Brazil, and Colombia. The impact strategy of the proposed project therefore consists of the following three components:

1. The collaborative extension of existing outreach programmes, primarily aimed at Brazilian and Colombian secondary school students, which spark dialogue on conflict resolution by teaching Classical literature. In Year 2 of the project, the Investigators will work with the Universidade de São Paulo and education specialists at King's College London to expand Project Minimus, a Greek and Latin outreach programme which has taught 1500 local students to date, by creating a new module which teaches conflict resolution methods through ancient literature and offering it in two state schools, the Colégio Equipe and Colégio Oswald de Andrade, as well as in its current partner school, Amorim Lima. Similarly, in consultation with the Universidade de Juiz de Fora, the Investigators will co-design new modules which engage students in dialogue about conflict resolution through ancient literature. These will be incorporated into existing courses at the College of Application for UFJF João XXIII and the Instituto Dom Orione. A similar outreach programme involving conflict resolution education will be trialled in Bogotá in collaboration with the Universidad de los Andes. Finally, in partnership with the Las Troyanas project at the Universidad de los Andes, the Investigators will curate an exhibition based on the testimonies of sexual assault survivors, which will raise awareness on the impacts of conflict among the Colombian public.

2. The open access publication and dissemination of pedagogical materials linking conflict resolution to Classical literature.
In Year 2, the proposed project will also enable educators across Colombia and Brazil to incorporate conflict resolution methods into Classics curricula by providing them with teaching resources. These materials will be created collaboratively by the project participants and published in English, Portuguese, and Spanish so as to engage their target audience. They will be informed by the outcomes of the project's research and consist of bibliographies, worksheets, and activities.

3. The fostering of collaborative research between researchers in the UK, Brazil, and Colombia.
In Year 1, the proposed project will organise two workshops bringing together sponsored delegations of researchers in Classics and War Studies from the UK, Brazil, and Colombia. At the first conference in Bogotá, participants will discuss present-day methods of conflict resolution and relate them to those found in ancient texts. The second workshop takes the form of two major panels at the Semana Internacional de Estudos Clássicos do Amazonas in Manaus and will fit into the wider programme of this conference by discussing the contribution of Classics teaching to conflict-resolution within crisis-affected societies. The third workshop will be held in London in Year 2 and will draw conclusions based on insights from the two preceding events while also outlining fields for future research. These events will showcase collaborative research across disciplines and countries and enable participating researchers to expand their professional networks. Moreover, the teaching-related papers presented at these workshops will be published online as a special edition of an open access journal, while those on literature and history will appear as an edited volume. Collectively, they will constitute permanent and accessible sources for researchers in Classics and War Studies.